Sparse control for non-linear systems

Sparse control is a research area which has recently gained traction. It refers to scenarios in which actuation can be paused for long periods of time, to be resumed at a later point. Such a strategy can be efficient in terms of complexity and resource consumption when compared to traditional control strategies. The scarcity of research on sparse control allows it to lend itself to extensive investigation. In fact, sparse control for non-linear systems is unexplored. This is the research topic of this project.
Before tackling the control of any system, care is taken to identify and characterise the system to be controlled, in terms of some important properties. This analysis takes place at an "open loop" stage. The field of study of useful system properties is "systems theory". Systems theory has been developed for various types of linear and nonlinear systems, but not for sparse control. Therefore, it is necessary that systems theory concepts are rigorously defined in this context. This research project aims to develop a systems theory for sparse control of non-linear systems. Systems theory entails the definition and analysis of system properties such as stability, including input-to-output and input-to-state stability, controllability, and observability. This research project aims to define these concepts in the context of sparse control, and achieve the following:
-Characterising stabilisability under a sparsity "constraint". Stabilisability can be considered as the most fundamental property to be analysed for any system, therefore it should be the first property to be fully characterised in the development of a systems theory for sparse control.
-Defining and characterising reachability and controllability with sparse control.
-Defining and characterising observability.
-Defining sparse feedback and characterising the level of achievable performance.
These properties should first be investigated for linear systems, to be extended into non-linear systems.